No-code digital clothing design engine for games and virtual production

GENERA LABS, award-winning software startup, is developing a no-code, browser-based, digital clothing design engine for 3D creators, enabling them to build digital clothing in seconds for a fraction of the industry standard costs. Our solution aims to resolve one of the biggest bottlenecks of the gaming and 3D modelling industry: the incredibly resource intensive production pipeline of game-ready digital clothing. The successful award of the DCMS Create Growth 3 Competition is critical to be able to deliver the commercial version of this revolutionary technology. Expert development and 3D work will include innovating state-of-the-art 3D modelling and algorithmic approaches to digital modeling. Product and UI design will include the fine tuning of easy, intuitive design tools and interface, with features and utilities tailored to the needs of digital designers, 3D modellers, game developers and virtual production studios, such as game-ready file export, importing own content and auto-rigging. The project outcomes will include the MVP for the service, and post-project commercialisation strategy.